The medical practices of British exiles and travellers in Europe, c. 1615-1700

This project will examine the medical practices of five figures who were in Europe as exiles or travellers between 1615
and 1700: Kenelm Digby, Robert Boyle, John Evelyn, William Cavendish, and Martin Lister. Seeking to move beyond
gendered dichotomies in the history of medicine between domestic, feminine practice, and the professional activities of
male practitioners, it will apply ethnographic and material culture approaches to a wide range of sources such as
correspondence, diaries, and notebooks, in order to reconstruct the medical worlds traversed and inhabited by these
prominent men. The research will ask how these individuals navigated the medical landscape in unfamiliar territory, and
will analyse the dynamics of their encounters with medical practitioners, products, and knowledge. By deploying these
tools, usually the preserve of social histories of lay medicine, to study individuals who have been regarded as innovators
or significant patrons in the scientific culture of the seventeenth century, a re-examination of the boundaries between
domestic and public practice will be made possible. The context of spatial displacement and travel will enable a uniquely
transnational history of medical practice, allowing for exploration of the circulation of products and knowledge between
individuals and societies, and the social, cultural and political mechanisms which aided or hindered this.